Ambient Life

The Ambient Data Mediation Platform is a context-aware intelligence gathering tool that uses smart devices to assist in time sensitive situations. Context-aware data, timeliness access to intelligence is a crucial element in time sensitive situations for emergency services, health care professionals, construction and civil engineering workers.